What is scientific consensus for policy? Heartlands and hinterlands of physics

Policy-makers should rely on generating decisions in the light of mainstream scientific opinion - what is often called 'the scientific consensus'. This project is aimed at understanding how this consensus is formed. If we want to understand what is going on when policy-makers gauge the extent of consensus and non-consensus in the scientific and technological community, we need to understand these processes.

Yet science is often controversial. A healthy science needs disagreement and discussion as much as it needs consensus in order to test conclusions to the maximum. The public and policy-makers often encounter scientific disagreement when faced with crucial decisions. Therefore the nature of agreement and disagreement in science needs to be understood.

Science is knowledge based on communal agreement, yet individuals can and do sometimes disagree with the mainstream. Using science's rhetorical power as an element of public discourse, one can create an atmosphere of controversy where there is possibly none (e.g. writing scientific papers that suggest the existence of disagreement where there is none in the scientific mainstream). For example, the tobacco lobby is known for having done this and it could be that the oil industry has helped to create an appearance of disagreement in the matter of the science of climate change.

To increase our understanding of these issues we will look at consensus formation in physics. The project will begin by looking at the place where many physicists initially reveal their work to their fellows: the dominant electronic preprint server known as 'arXiv'. Physicists can upload their draft papers to arXiv where they may be read by the wider community. Currently around 6,000 papers a month are uploaded to arXiv. An ordinary member of the public cannot upload a paper to arXiv because it is technically complex, but also because, nowadays, the submission must be sponsored by an existing professional physicist. However it has not always been like this. At one time anyone who understood the technicalities could upload. The new restrictions have been put in place because too many unorthodox submissions were being made. In sociological language, a border has been established which now defines what has potential to contribute to the consensus on a topic and what does not. If we want to understand the nature of scientific consensus, arXiv is a good place to start.

Physicists admit they read very few of the papers uploaded to arXiv, concentrating on those that have a direct bearing on their research topics. But arXiv has another way of dealing with papers without simply excluding them: it puts them into a category called 'general physics'. We do not know how physicists choose what is interesting and what is not, what they know about the meaning of the general physics category and, therefore, how the notions of 'good' and 'bad' science are created in physicists' minds. We also do not know what the excluded physicists, or redirected physicists, make of what happens to them, something else we will examine. We will look further into the territory of qualified scientists who publish in so called 'fringe journals' and further out still into the world of what are sometimes called 'cranks'. All this fits into and understanding of the creation of consensus and those outside it.

The results of looking at all these boundaries will then be re-conceptualised to understand what this means for the formation of consensus in science that has policy implications. The ultimate aim is to illuminate policy-related discussions of how to identify the boundaries of legitimate science and the consensus that exists within them. The research should then help policymakers and publics interested in scientific affairs to distinguish when a science is or is not controversial. Our deep, careful study of the way these things unfold in arXiv will give us a sound scientific understanding that can be applied to other areas.

Potential impact
The PI's recent work on expertise in policy-making has stressed the necessity for policy-makers to consider scientific consensus/controversy when it exists and when it bears on policy-making decisions. The caveat is that before these are taken into account, the policy-makers must first be able to identify whether the consensus exists or not. The proposed project looks to answer this fundamental point by analysing a case study of a 'hard' science and the social mechanisms whereby it constitutes its borders and forms consensus view inside itself. This will be done by thoroughly illustrating:

1) How the boundaries of a science are established, that is, how scientific communities define what is 'in' and 'out' of their professionally sanctioned boundaries and defining legitimacy on technical issues.

2) How membership to an established community is gained by individuals.

3) How scientific communities assign different levels of expert-status to its members.

4) How scientific communities identify individuals lying outside the boundaries of consensus, and the social underpinnings of these standards.

These four points are directly tied to the important question of how policy-makers can identify when there is or is not scientific consensus in a given expert community and how one can identify what counts as consensus when it exists. The question can have major impact on public issues relevant to anything from local, national and international political agendas where technological and scientific issues arise. Stemming from the PI's research agenda are several case studies (e.g. the AZT controversy in South Africa) that highlight how misunderstanding or misrepresenting scientific consensus can lead to badly justified and badly implemented policy choices. The project will help us understand such issues.

In terms of a wider public understanding of science, the point of illustrating the social dimensions of scientific consensus is also tied to the PI's long established programme of increasing public awareness of the collective nature of scientific knowledge channeled through various media: the Golem book series on science and society, the Cardiff group's webpage showcasing the group's work, a Facebook site for the group's ongoing experimental project, public conferences and keynote adresses to groups outside academia across a wide range of disciplines, papers in policy-related journals and publishing in journalistic outlets interested in the group's work. Through these outlets the group highlights the collective dimension of science not as a weakness but as a strength. The case study would increase the pool of sociological studies that can be used to illustrate the point that science's value as a cultural product lies in its participants being immersed inside a collective enterprise.

arXiv administrators themselves comprise an additional 'external' user's of the project's results; as a group within academia but outside the immediate world of social studies of science. arXiv founder Paul Ginsparg is keenly interested in how the project's results could be used by arXiv to model its own borders and has provided a written offer to aid in carrying out the arXiv stage of the research, with interest in its implications for arXiv itself. Finally, as an open acces website for the diffusion of scientific knowledge, arXiv's participation model could have bearing on future discussions of how OA can be successfully implemented in the diffusion of knowledge in other instances.